University of Essex And Vacuumatic Limited

To develop a novel optical paper counting technique, and to enhance existing optical counting technology in order to improve performance when counting items with variable patterns and materials.